Neuronal-Glia Communication during Axon Injury and Regeneration

Peripheral nervous system injury leads to loss of neurological function due to the disruption
of signalling between the central nervous system and peripheral targets. Effects can be wideranging
due to impairments in sensation, movement, or communication to organs and glands.
Treatments are limited, often surgical in nature, and do not focus on improving or prolonging
the endogenous capacity to regenerate.the PhD project aims to identify and functionally characterise intrinsic and
extrinsic regulators of the Schwann cell repair programme that could be used as therapeutic
targets to maintain their nerve repair permissive state. Candidate molecules with
involvement in the Schwann cell repair programme will be selected from transcriptomic or
proteomic screens. These genes will then be functionally tested in two different systems for
nerve injury. Initially an in vitro coculture system in microfluidic chambers with both Schwann
cells and dorsal root ganglion neurons from transgenic mouse lines will be used to determine
the function of the gene in neuronal-glia interactions using live imaging. Furthermore, in vivo
zebrafish models will be used where live imaging of nerve regeneration will be performed
following CRISPR-Cas9 mutagenesis in 2-photon laser axotomised zebrafish and neuronal-glia
interactions will be investigated.